St Andrews astronomy: PATT linked travel and subsistence

We request travel and subsistence support in the form of a PATT-linked grant to enable observers in the Astronomy group
at the University of St Andrews to take up telescope time awarded by peer review panels such as PATT, on major
international facilities. In total, we ask for a budget of 23300 GBP to support our research programs on exoplanets,
star formation, and galaxy evolution. In particular, we ask for funding for the following projects:

- to conduct guaranteed time observations with the Harps-North spectrograph at the TNG in La Palma, to confirm new exoplanets
- to study the initial stages of star and planet formation using optical, infrared and submm/mm cameras at international facilities
- to secure data on large optical telescopes to investigate the detailed properties of galaxies